"No-D-NMR" as an Enabling Tool in the Synthesis and Applications of [3]Prismanes

Context:
Bioisosteres are chemical substituents/groups with similar physical or chemical properties which produce broadly similar biological properties to another chemical compound. Exchanging one bioisostere for another is utilised in drug design to enhance the desired biological or physical properties of a compound without making significant changes in chemical structure.
In recent years, several different architectures have been studied as potential non-classical bioisosteres for the benzene ring, such as cubanes. These scaffolds have been enjoying increasing attention in recent years as promising scaffolds in medicinal chemistry. An alternative bioisostere that has received no attention in the context of medicinal chemistry is the [3]prismane moiety. This is most likely not due to [3]prismane motifs lacking potential, but rather because they are currently not easy to prepare. Hence, this project will evaluate the potential of these fascinating structures in drug discovery, requiring the development of new and efficient synthetic routes, followed by detailed investigations into their physical and biological properties.

Aim:
To synthesise novel [3]Prismane derivatives, using "no-D-NMR" spectroscopy as an enabling tool to observe unstable intermediates, and explore the applications of [3]Prismanes.

Objectives:
Four objectives will be explored spanning traditional organic chemistry, synthetic photochemistry, flow chemistry, basic medicinal chemistry and process safety:
1. To chemically synthesise novel [3]prismane derivatives
2. Determination of the stability of [3]prismane derivatives
3. Exploration of the synthetic potential of [3]prismane derivatives
4. Assessment of the potential of [3]prismanes in medicinal chemistry

The potential applications of this research are to incorporate suitable [3]prismane building blocks into medicinal targets for further evaluation.
The benefit of this research is in societal health.
The research is therefore relevant to the goals of the Engineering and Physical Sciences Research Council (EPSRC).

Alex Cresswell, the second supervisor, has expertise in theoretical and practical synthetic organic chemistry and will assist in achieving the objectives.
The GSK industrial supervisor has expertise in medicinal chemistry and assays, and therefore will be able to assist in carrying out studies to establish the potential of the [3]prismanes scaffolds in medicinal chemistry, achieving the objective. They will also give valuable input to aid in developing industry-ready methodology.